The ToolSafe Dispensing System

The ToolSafe system enables multiple item dispensing of inventory with enhanced security;
this is achieved through sensor based inventory control using RFID and weight into
automated supply cabinets to provide individual compartment control with full accountability
for the quantity replenished and issued to users. Flexible configuration allows for the
management of supplies in a single cabinet. Advantages of this system are that it:
• Controls access to a single item, increasing accountability and accuracy
• Controls access to multiple items in a single compartment with weight sensor audited
accountability for the physical quantity taken (if quantity taken does not match quantity asked
for the system will alert the user via the touch screen and records the discrepancy)
• Items can be booked to multiple charge codes through the touch screen to track expensive
items to a particular asset and/or department as well as the user
• Reduces inventory consumption by between 20% and 40%
• Provides detailed reporting on high cost/critical items
• RFID capability enables serial number management of specific tools to users, batch number
control and expiry/calibration date management
• Supports Foreign Object and Debris Control (FOD); items confirmed complete and returned
to ToolSafe
• Cuts walk around time as ToolSafe is strategically located close to point of use
• Automates the ordering process; orders are transmitted electronically
• Audited proof of delivery through weight sensor and RFID validation, ensuring the correct
items go into the right locations.
• Access control can be with employee clocking in cards (e.g. bar code; magnetic swipe and
RFID) or biometric (fingerprint) access
• Integrates with third-party software systems such as ERP (Enterprise Resource Planning)
• Monitors and compares employee product usage trends
• Measures supply KPI’s (Key Performance Indicators) to predetermined service level
agreements
• Prevents stock-outs/work stoppages
• ROI in 12 months